Next generation superconducting composites for future high field accelerators

Builds on the longstanding collaboration between Southampton CERN on applied superconductivity in high energy physics accelerators, the project focuses on the joint research on the next generation superconducting composites for CERN's newly inaugurated High Field Magnet Programme (HFM). The main objectives are to develop new conductor concepts for 16T dipole magnets, fabricate and characterise experimental specimens in magnetic field and under mechanical strain, test prototype coils for field and quench performances, and analyse results using multi-physics modelling